Optical and Electrical Field Harness Testing System

An integrated cable harness test system that will test electrical and optical channels in a single field-portable solution. This innovative system saves time and cost in the network test process.